Narratives of in-work food insecurity in Tower Hamlets: a geological case study

How is household in-work food insecurity in the UK socially constructed through private and public discourse, practice and praxis?